ecovery - relational database and IT security management project

We are a team of (primarily) West Yorkshire based clinicians and professionals and our company provides a unique and innovative Software-as-a-Service (SaaS) solution for Medical Insurance Companies and Private Hospital Providers. Our software enables these organizations to efficiently guide patients through their complex service lines and connect them with the appropriate clinician for their suspected clinical issues.

We are further enhancing our unique UK-wide relational database and software application, as well as developing our security management and information governance systems, in preparation for the large clients for whom we have developed our Clinical Triage Platform.